FUNCTION OF THE INNATE IMMUNE RESPONSE TO DNA DURING THERAPY WITH ONCOLYTIC VIRUSES

Oncolytic viruses (OV) are promising candidates for cancer immunotherapy as they selectively replicate within and lyse tumour cells, generating a tumour-specific immune response. OV may refer to unmodified viruses, such as vaccinia virus (VACV) which take advantage of tumour cell specific mutations in genes essential to cell growth and antiviral defences. Alternatively, viruses can be modified with the objective of increasing viral replication and generation of a host immune response by harnessing tumour cell promoters or insertion of immunostimlatory genes.

The efficacy of OV as a cancer therapy is demonstrated by Talimogene laherparepvec (T-VEC), an attenuated Herpes Simplex Virus type 1 (HSV-1), the first OV licensed for the treatment of melanoma by the US Food & Drug Administration (FDA) in 2015. Licensing of T-VEC has seen a rapid increase in the number of clinical trials investigating the use of OV against numerous cancers, however as single agents OV show modest responses. A key challenge to improving OV efficacy is a lack of understanding of the mechanisms through which OV clear tumours, particularly how OV induce specific anti-tumour immune responses.

Infection of host cells by viruses triggers a type I interferon (IFN)-driven antiviral response via recognition of viral nucleic acids as pathogen associated molecular patterns (PAMPs) by pattern recognition receptors (PRRs). Following secretion, type I IFNs promote cell intrinsic antiviral immunity by inducing expression of numerous IFN-stimulated genes. Regarding OV, the benefit of inducing type I IFN driven antiviral immunity is less straightforward. On the one hand, IFN-I production can promote antigen and MHC class I expression, overcoming tumour microenvironment (TME) immune suppression by enabling tumour cell recognition by adaptive immune cells. Simultaneously, activation of type I IFN-mediated immunity may result in accelerated clearance of OV. Therefore, further study regarding the importance of balancing anti-viral and anti-tumour immunity is needed.

The Ferguson lab have previously identified DNA-dependent protein kinase (DNA-PKcs), a member of the DNA damage response (DDR) pathway, as a key driven of type I IFN production in response to innate immune sensing of viral DNA. Here, infection with HSV-1 and vaccinia virus (VACV) triggered type I IFN antiviral response which was subsequently impaired upon loss of DNA-PKcs. However, this function of DNA-PKcs has not yet been investigated in a cancer context. Therefore, the aim of this PhD project is to investigate the mechanistic basis through which OVs interact with intracellular DNA sensing machinery to stimulate anti-tumour immunity. In particular, studying the role of DNA-PKcs in mediating anti-viral immunity in OV-infected tumours to promote systemic anti-tumour immunity. In doing so, we aim to enhance our understanding of how OVs can be used successfully in the clinic.